Some topics in inner model theory

The research will focus on ordinal or structural combinatorics in Zermelo-Fraenkel set
theory. This will be concentrating on the interaction of the universe of sets of mathematical
discourse with certain inner models generalising Gödel's universe of constructible sets. We
intend to see how certain large cardinal assumptions about that universe reflect into such
inner models, and alter their properties.